Ultra-Fire Resistant UV Cured Composite Products for Rail and Marine Applications

Curon is a new structural composite material that is UV cured and will last longer than conventional composites under fire and high temperature conditions. The material is currently used in roofing application; it was formulated for military applications and as a result has ultra high fire and temperature performance AND mechanical strength. Three key industrial areas have been identified for this project: The moulding of passenger seats, floors, doors, ceilings for public transport applications, the use in marine walls, floors, doors, ceilings and modules and the use in repair of steel piping in the processing and oil and gas industries. While 3 diverse applications, all have strict (fire) performance specifications. This material is still in its infancy for use in these high-end applications and a focused R&D programme is required through to prototype validation.